High Precision Machine Tool - for use in normal ambient temperature workhops

Aims
• To develop a large prototype machine tool, 9m *6M *2M, to be used in an ambient
temperature workshop to an accuracy of less than 1 O~M.
• To investigate ways of improving the mechanical stiffness of the structures and drive
elements of a large gantry machining centre.
• To incorporate the latest G30 indexing head from CYTEC SYSTEMS into the
prototype machine.
Deliverables.
• A full working machine complete with compensating software.
• Complete set of engineering designs.
• Test results prior to machining trials.
• Machining trials in an ambient temperature workshop